The development of bacteriophage as bionanoparticles for gene therapy

The studentship will exploit progress in molecular screening and advances in M13-Phage surface display coupled with next-generation sequencing (NGS) to create a system to exploit Phage as a PNP. With the aim to improve understanding of gene delivery and provide a novel gene delivery platform.